Topological dynamics

This project looks at discrete dynamical systems from a topological view point. We start by reviewing key literature. After that the project will focus on (i) dynamical properties from a non-metric topological view point, (ii) shadowing and stability in relation to omega limit sets and (iii) the structure of alpha limit sets.